Learning Reward Machines in Noisy Environments & Their Application to Real-world Settings

The main aim of my PhD project centres on the learning of Reward Machines and their application in a noisy setting.
Reward Machines (RMs) replace the reward function in reinforcement learning with an automata representation. Such a representation helps with long-horizon, sparse reward tasks and with non-Markovian RL tasks.
By providing a way to interpret RL agent behaviour, Reward Machines contribute to the transparency and accountability of AI systems. As such, methods for learning Reward Machines from traces have gained significant traction in recent years. Most works with Reward Machines assume the existence of a labelling function which captures information about relevant events and that it is exact. For example, in a task where the agent needs to pick up a coffee and bring it to the correct location, a labelling function will signal whether an agent has picked up a coffee.

These assumptions are limiting for a lot of real-world applications. So, I aim to tackle the following research questions: How do we learn reward machines from traces when the labelling function is noisy? How do we apply reward machines in a real-world setting?

No peer-reviewed research tackles the first question. There are a few methods that learn RMs from traces which may be possible to extend. In particular, I aim to enhance the Inductive Learning of Subgoal Automata (ISA) algorithm, a SOTA approach for learning RMs. Firstly, I will leverage the inherent ability of ILASP, a logic-based learning system utilised in this approach, to deal with noise, and learn reward machines from noisy observation traces. Also, I am planning to maintain a belief about the agent's specific state in the reward machine. This belief will not only be utilised in the agent's RL policy but also to verify the correctness of the current reward machine.

On the other hand, the Reward Machines are rarely used in a real-world setting. The perfect labelling function is a limiting assumption in this setting. One can use sensors to design an event detector, but all sensors come with a level of error. Answering the first research question will give me a great foundation for this problem.

It is hard to state what the novel contributions will be, but I expect to come up with an algorithm for learning reward machines with a noisy labelling function. Also, I plan to demonstrate the effectiveness of that theory in a real-world setting.

Beyond my primary research, I am collaborating with other students on three additional projects. Any of these may inspire a future direction for my research. The first one involves extending and learning the Reward Machines with first-order logic transitions. Also, I am supervising a student working on enhancing the reasoning capabilities of Large Language models (LLMs) with logic-based learning. Finally, I am collaborating on interpretable classification involving CLIP-Dissect and rule learning.
My future work may branch out from any of these topics, depending on initial results.

My research aims to extend our knowledge in the area of information and communication technologies, but it also relies on results from engineering and mathematical science.